Feasibility of a zero-emission heavy goods vehicle powered by hydrogen fuel cells (HV Truck)

HV Systems Ltd (HVS) designs hydrogen electric vans and heavy goods vehicles. It plans to use hydrogen-electric technology in a range of vans and trucks, which are intended to produce zero emissions. HVS are working with road haulage companies to help them deliver goods sustainably. The lockdown has seen up to a 50% decrease in UK pollution levels, largely due to reduction in vehicle usage. Our project aims to facilitate the decarbonising of the road haulage sector with the introduction of hydrogen fuel cell "HV-Trucks" to uphold the environmental benefits observed from the COVID-19 lockdown. HV-Truck will have a capacity of up to 44 tonnes and is the main development goal for HVS. It will be a hydrogen-electric truck with a range of 1100km offering rapid refuelling. The truck will be positioned as a direct competitor to, and replacement for, diesel-powered vehicles.